Cyber Funding

As a growing company I am concerned about stored onfo. and setting up a new and secure web site with an associated database. We believe that with the security currently in place we are at risk.